C-Band All-Sky Survey (C-BASS)

Analysis of C-BASS data to produce maps of the sky at 5 GHz. Foregrounds science exploitation with C-BASS and ancillary data including Planck, to understand diffuse Galactic radiation and component separation for the Cosmic Microwave Background.